Development of Cytomegalovirus-Based Vectors in CancerVaccination

Cancer accounts for ~13% of deaths worldwide. Immune cells, specifically T-cells, are exciting therapeutic targets in the control of cancer (http://goo.gl/8esLLb). Cytomegalovirus (CMV) vaccine vectors are unique in their ability to induce large multi-functional T-cell responses, with up to 20% of T-cells targeted against a single protein, and have yielded unprecedented control of infection in preclinical HIV vaccination studies.

We will harness the unique properties of CMV vectors to induce anti-cancer T cell responses. HIV CMV-based vaccines have used live replicating virus. CMV is a pathogen and such constructs will not be permitted in human trials, but non-replicating vectors induce inferior immune response. To address this issue, we (Stanton/Humphreys) developed a vector in which CMV replication occurs only in the presence of doxycycline (dox), a non-toxic antibiotic. The vector can be administered with dox, will replicate and induce a strong immune response. When dox is removed, the vector is killed. This project will develop these unique vectors and harness exciting immune-modulatory strategies to induce robust and protective T cell responses against cancer.

(i) Determine optimal dox administration strategies. The student will determine how long dox-dependent vectors must replicate for in vivo (in mice) to enable induction of strong anti-cancer immune responses and assess how efficiently the vector is lost following dox withdrawal. Vectors will also be grown in human cells using dox concentrations/timings as defined in mice, and used to stimulate autologous T cells using systems developed in the Wooldridge lab, thus identifying vector immunogenicity in humans.

(ii) Determining and optimising vector-induced anti-tumour protection. We will test vectors expressing the 5T4 cancer protein, and examine vector-induced protection from tumours expressing 5T4 protein, using tumour models established in lab (in collaboration with Awen Gallimore, Cardiff). The Humphreys lab has identified numerous immune pathways that promote CMV-induced T cell responses. These pathways will be induced during immunization with CMV-dox vectors, and the impact on vector immunogenicity and anti-tumour protection will be measured.

(iii) Investigate the ability of Adenovirus prime-boost regimen to enhance anti-tumour activity. Replication deficient recombinant adenovirus (RAd) vectors are widely used viral vectors in clinical trials. We have shown that a prime-boost regimen using CMV and RAd generates a far greater/rapid immune response than either vector alone. The ability of the replication controllable CMV and RAd to synergise to induce 5T4-specific immune responses and tumour control will be assessed in vivo.